All for data, data for all: Improving accessibility of healthcare data through a co-designed augmentation of an existing online rehabilitation application.

Rehabilitation describes a huge range of healthcare activities that take place after a serious injury or illness such as a stroke, traumatic injury, acquired brain injury, combat trauma, cardiac, pulmonary, mental health, or addictions. Globally, an estimated 2.4 billion people are currently living with a health condition that benefits from rehabilitation, and the need for rehabilitation worldwide is predicted to increase due to changes in the health and characteristics of the population. People are living longer, but with more chronic disease and disability. Currently the need for rehabilitation is largely unmet (World Health Organisation, WHO, _Rehabilitation_, November 2021).

Goal Manager is a cloud-based application designed to automate core processes in rehabilitation goal setting, facilitating collaborative working for multidisciplinary teams in remote locations, and streamlining gold-standard processes into one system. Goal Manager is a combined workflow management and reporting tool for rehabilitation and it is already helping services all over the UK provide more efficient services to their clients. This project will support the rapid development of the next stage of Goal Manager, a Data Dashboard, which will provide summary information on patient profiles and outcomes in rehabilitation, in order to provide information to guide how we best deliver their rehabilitation and design services that are as efficient and effective as possible.

Failure to provide effective rehabilitation is costly. In the case of acquired brain injury (ABI), where Goal Manager was initially developed, the annual cost to society is estimated to be £15 billion, equivalent to approximately 10% of the total annual National Health Service (NHS) budget (All-Party Parliamentary Group on ABI, September 2018). The Data Dashboard will enable quick and easy analysis of routinely collected clinical data to enable us to answer many unanswered questions about what works best and for whom in rehabilitation. This data will in turn allow us to reconfigure and design services which are maximally effective for the individuals requiring them by enabling services to interrogate their data and compare these standardised datasets across different services quickly and easily. We will be able to improve access to healthcare for all, to maximise clinical outcomes and to reduce inefficiencies, thus saving money for the NHS and the public by supporting resources to be most effectively targeted.